Explore the impact of genetic variation on the livestock immune response to pathogens

Technical abstract
This project aims to advance our understanding of the functional impact of genetic variation on the immune response of livestock, with particular emphasis on innate immune responses. The knowledge gained will enable a more accurate assessment of the interplay between different arms of the immune system through their effector cells during infection and vaccination. Advances in sequencing technology and analysis now provide the opportunity decipher genetic variation at the level of the genome and transcriptome at high resolution. These data facilitate the interrogation of specific immune components in vitro and in vivo to resolve their function and importance during particular pathogen infections. This project will use these methods to provide a basis for identifying gene variants that are beneficial or detrimental to the host during infection, a greater understanding of the molecular mechanisms that govern the immune response and better define potential correlates of protection.